High-power, low-weight, flexible thin film photovoltaics for space application

The UK has a world class reputation for design and manufacture of space based technologies. A new National Space Academy has been launched this year to help boost the size and quality of the UK's science and engineering expertise. The proposal supports strongly The UK Space Directory, an organisation of eight groups representing and supporting the UK space community and including the Technology Strategy Board that state "the UK Space Industry has come together to propose an ambitious 20 year strategy to capture 10% of the global space market, £40 billion, by 2030 and in doing so create 100,000 UK jobs". The UK houses some of the leading companies in space applications such as; Inmarsat, Rolls Royce, Logica, Vega Space, Astrium, Qioptiq Space Technology and Surrey Satellite Technology Limited. The latter two companies strongly back the research detailed within this proposal and have both provided satements of support.

This proposal seeks to offer an alternative PV technology for large area arrays and to be the first to report thin film cadmium telluride (CdTe) deposited directly onto toughened cerium-doped microsheet glass (CMG), explicitly targeting a significant increase in specific power by a step-change reduction of system weight. The Qioptiq Space Technology CMG microsheet glass is optimised to match the coefficient of thermal expansion (CTE) of gallium arsenide (GaAs) based space solar cells. With the CdTe CTE almost identical to that of GaAs the choice of CMG is ideal for the prevention of delamination under the severe thermal gradients to which space PV is exposed. This adventurous approach, using the CMG as both the radiation barrier and substrate, will be proven by characterisation of 5 x 5 cm2 deposited devices and finally scaled to 10 x 20 cm2 on the Centre for Solar Energy Research (CSER) pilot metalorganic chemical vapour deposition (MOCVD) system.

This proposal has the content and vision to make a significant contribution to the UK's flourishing space industry. Key to the success of the project will be the dissemination and pathways to impact of the research outcomes; this will be ensured through regular reporting to and feedback from a steering group of potential exploiters-Industrial experts and through targeted press releases. This proposal offers UK research the chance to impact the space PV market either through licencing of the arising IP and more excitingly in the current economic climate through manufacture of the final product.

Potential impact
This proposal has the content and vision to make a significant contribution to the UK's flourishing space industry. Key to the success of the project will be the dissemination and pathways to impact of the research outcomes; this will be ensured through regular reporting to and feedback from a steering group of potential exploiters-Industrial experts and through targeted press releases. This proposal offers UK research the chance to impact the space PV market either through licencing of the arising IP and more excitingly in the current economic climate through manufacture of the final product.

The cost of PV for space deployment is now of significant importance, evidenced by the theme for this year's Space Power Workshop, California being "Maintaining Excellence in Space Power in a Cost-Constrained Environment". The future for space exploration and exploitation offers exciting opportunities for such an alternative, cost-effective solution as flexible thin film CdTe PV. Its potential higher specific power and significantly reduced cost of production fit well with firstly; large arrays for either in space or prospective lunar and Martian bases. Secondly, solar electric propulsion (SEP) in space which is deemed essential for future human exploration missions to deep space. Finally, space qualified CdTe PV addresses the concept of space-based solar power (SBSP), a method of collecting solar power in space for use on Earth. NASA expects this concept to be a reality within the next 10 to 50 years and support of this proposal would position the UK well to play a lead role thus generating high-tech jobs and economic growth.